Edges of the Body: Camouflage and the Performative Dimensions of Morphology

This practice-based research project develops camouflage as a novel concept for the study of subjectivity in choreographic practice. The chameleonic term provides a frame for tackling questions of intersubjectivity and performer-audience agency, issues that have received little attention in recent discourse. In the interplays of self and environment, I aim for camouflage and choreography to intersect and interlace in order to develop responses to a series of research questions that investigate how new forms of co-constitutions of the self and the social unfold against the backdrop of the recent choreographic turn in the artistic imagination and institutional protocols. How can camouflage provide a lens for investigating the spatial and corporeal organisations of the self in relation to an environment and society at large? To this end, this research project will employ empirical research in urban psycho-geography, embodied movement research, studio-based visual research and written work. Divided into three phases, this project develops a thesis of six chapters, three choreographic live performances, a video work and a concluding solo exhibition.